Deep Discoveries

Couched in a network of research initiatives under the umbrella theme 'Towards a National Collection: Opening UK Heritage to the World', the Deep Discoveries project aims to contribute to the creation of a unified national heritage collection by creating a transformative image searching platform. Our goal is to design a prototype app enabling cross-collection image linking by harnessing the ability of computer vision and deep learning methods to identify and recognise specific patterns without the need for preliminary integrated descriptive metadata. The project aims to create a radical shift in content discovery within and between our nation's digitised image repositories, allowing users the opportunity to dissolve established physical and virtual barriers between these collections, opening cross-disciplinary modes of research and engagement and generating new and unforeseen connections leading to user-generated, disruptive, and (re)defined notions of 'national' heritage.
Through employing the catalytic potential of ever more socially-integrated artificial intelligence (AI) technologies for the benefit of opening up our national heritage collections and radically diversifying our visitor base, the project will ensure that these tools are directed toward the enhancement of the heritage economy and the wider social good. Crucially, the nature of deep learning architectures future-proofs the search platform, as it will be able to evolve and improve as the underpinning dataset grows. If successful, the creation of an image search platform able to continuously integrate new digital image repositories as they are generated by GLAM-sector organisations will have enormous benefits in making collections networked and openly discoverable across our virtual heritage landscape. Such an advancement will demonstrate the UK's commitment to cutting-edge technologies and shift the view of the museum/archive from a historical repository to a space of dynamic and emergent practices, inviting diverse users to weave new narratives from our collections.
To achieve our ambitious goals, we have formed a cross-disciplinary network of diverse institutional partners: the core team is formed by researchers from the University of Surrey's Centre for Vision Speech and Signal Processing, the Collection Care and Research departments of The National Archives, the Royal Botanical Gardens Edinburgh, and the V&A Research Institute. We are also joined by three Project Partners who will support the project through offering access to parts of their digitised image collections. Our partners include Gainsborough Weaving Studio, the Sanderson Design Archive, and the Museum of Domestic Design and Architecture. We will work together through a series of workshops, some of which will be jointly held with other projects from the Towards a National Collection programme. By surveying the current landscape of digital image users and working with a variety of stakeholders (public, academic, institutional) we will work to iteratively design a visual search platform that truly Opens up UK Heritage to the World.

Potential impact
As a Foundational Project within the Towards a National Collection programme, Deep Discoveries offers initial research into a fundamentally transformational and disruptive new framework for networking and discovering digitised image collections across the nation. The project aims to develop a visual search technology able to integrate a variety of image collections, structured or unstructured, breaking down geospatial boundaries and offering both institutional and public stakeholders a new pathway to accessing digitised and born-digital visual collections. As all projects within the programme, Deep Discoveries will employ advances in technology combined with innovative methodologies for assessing user engagement and audience diversification to establish the UK as a leader in networking its heritage collections in the virtual realm. In doing so, the project, and the programme as a whole will work to foster UK innovation in the cultural sector, economic and technological competitiveness, and the deployment of advanced digital methods for social and public services.
The project will benefit public end-users of the developed search platform by offering new ways of accessing and discovering collections. Curators will benefit from a technology allowing them to reach new audiences. Both of these outcomes have clear benefits for GLAM sector organisations, by helping to broaden current audiences and make use of digitised content through new and fruitful practices. The cross-disciplinary and diverse network at the core of the project will help to form strategic and lasting relationships between IROs and the higher education sector, key in ensuring continual success of research programmes conducted in organisations like The National Archives, the Royal Botanical Gardens Edinburgh, and the V&A. Furthermore, our project will build bridges with private sector companies which also hold large digitised image collections. Academic researchers interested in both STEM and humanities fields will benefit through the opening up of new avenues for research, whilst education professionals and students will be able to create exciting connections within image collections.
A core contribution of the project will be the generation of a final report outlining the State of the Art in Computer Vision Searching for Heritage Collections, which will have significant impact on shaping future research in this area. This report will be used to provide clear evidence-based policy recommendations on next steps in the field. To ensure that all of the mentioned stakeholders benefit from our work, we will develop the search technology platform through a user-centric R&D programme with the aid of a UX consultant. We will share insights and assess the state and availability of currently digitised visual collections, invite diverse stakeholders to test the proof-of-concept technology and feed into its modifications, and share the outcomes of the workshops via the final report, to enable beneficiaries and their associates to action the insights generated. We will also ensure dissemination of the project through open access peer-reviewed publications, presentations at conferences, project updates and blogs for public audiences.